SENSE (Smart ENergy StoragE)

The feasibility study will investigate the (1) commercial/economic and (2) technological viability of combining a mix of energy storage capacities, feed-in-tariffs with renewable energy generation (wind and solar) onto the power grid. This will ensure more power from these resources becomes dispatchable by levelling off the variability and improving the power quality. This will reduce the current applied constaints and curtailments, uptake of renewables and improve the economic viability of the renewable sources.